The Chap Application

"With an impressive cult following, The Chap is a unique, sophisticatedly humorous, bi-monthly journal observing contemporary culture through the eyes of an old-fashioned English gentleman. On offer are witty tongue-in-cheek editorials; sartorial and personal grooming advice; book, movie and television reviews and light-hearted yet informative recommendation on modern manners and elegance.

On the Chap’s printed pages (as well as on website and smart device screens) celebrated quirkiness, subtle eccentricity and traditional Englishness from a gentler age stand against the banality and homogenisation of popular culture and fashion.
"